High Performance Metal Additive Manufactured Lightweight Actuators (HIPMA)

The aim of this project is to deliver a new commercial hydraulic Additive Manufactured high performance, highly efficient, lightweight state-of-the-art actuator (Shock Absorber) to the motorsport market, utilising the design efficiency and freedom allowed through using Additive Manufacturing as the production method.